An AI-powered impact valuation platform to make manufacturing supply chains more resource efficient and resilient by measuring and monetising non-financial risk

Impact Advantage is a UK-based impact valuation technology company developing an AI-powered platform to make manufacturing supply chains more resource efficient and resilient.

Manufacturing businesses across multiple sectors are critically dependent on complex supply chains for cost, quality, and resilience, yet most lack visibility of upstream non-financial risks that routinely cause disruption, profit erosion, and regulatory exposure. Current ESG and compliance tools focus on whether suppliers have policies in place, not whether those policies materially reduce environmental, human, or social risk.

This feasibility study will explore how Impact Advantage's proven impact valuation methodology can be applied at multi-tier supply chain scale through AI-driven automation. The innovation replaces compliance-led scoring with evidence-based impact valuation, expressing supply chain risk in monetised terms to enable better decision-making.

The project addresses cross-cutting challenges across multiple Industrial Strategy growth sectors, including advanced manufacturing, clean energy, life sciences, and defence and security, and involves two manufacturing end users as pilot participants.